Investigating Musical Applications of Sliding Discrete Fourier Transform

The Sliding Discrete Fourier Transform has been neglected as a musical\ntool. Our recent work on reconstruction has indicated that we are\nclose to the time when the computational cost will be acceptable. We\npropose investigating the musical implications of the SDFT, and to\ndevelop new mathematical results to support them.\n